Quantum Algorithms for Cognitive Healthcare

The healthcare industry is experiencing an explosion of data and at the same time the cost of healthcare is rising. Cognitive computing in healthcare is using big data in conjunction with advanced machine learning and supercomputers/cloud services to help doctors detect diseases earlier, improve therapeutic outcomes and ultimately reduce the cost of care. In this feasibility study we will investigate the use of quantum machine learning algorithms to improve cognitive computing in healthcare. Algorithms running on quantum processors have the potential to perform extremely fast calculations to solve problems that are computationally intractable with classical computers. This offer significant potential when extracting meaningful, decision level information from from medical images.